Live Music Matchmaking Platform

The Live Music Matchmaking Platform project will empower the organisers, venues and performers to connect with their true target consumer audiences. This is fuelled by analytics and advanced algorithms where consumers will access a rich digital content feed based only on their interests and preferences - no irrelevant content. From here they can fulfil all their goals including purchasing tickets and other goods and services.